LHCb Deputy Spokesperson grant for Chris Parkes

Deputy spokesperson for LHCb - 5% of salary costs including FEC costs for Professor Chris Parkes

Potential impact
Deputy spokesperson for LHCB - 5% of salary costs including FEC costs for Professor Chris Parkes